Advanced control system for next generation force feedback haptic devices

Haptics (touch interaction with computers) is an emerging technology which has great potential to revolutionise clinical training by allowing trainees to practice procedures in a reslistic way, repeatedly and a safely.
Generic Robotics is developing haptically enabled simulation for clinical training and with innovateUK support is bring products to market. The study is an oportunity to test the feasibility of applying a new type of control system to our haptic interfaces which, if successful, has the potential to significantly widen the the potential uses for our technology as well as making uptake of clinical training a much more viable prospect for training institutions world wide.